Stem cell biology - Ageing, Developmental Biology, Genetically Modified Animals, Stem Cells, The 3Rs

Technical abstract
We aim to study the fundamental principles which control animal cell growth and diffrentiation. The experimental ability to investigate in vitro the molecular events determining and controlling cellular division and differentiation is extremely powerful in the study of biological function. In this regard, stem cells provide a unique experimental resource to tease apart the molecular mechanism controlling how a cell survives. In addition, intervention strategies based on stem cells have the potential to contribute new treatments of disease. The objectives of the theme are: To characterise signalling cross-talk in stem cell growth and differentiation. To derive ES/iPS cells from non-permissive species. To investigate germ cell development in vitro and in vivo.